Nottingham Trent University and Opus International Consultants (UK) Limited

To develop cost-effective, user friendly tools for the detection and classification of signs of corrosion, on large, complex, metal structures.